The cycle of life, death and rebirth in massive early-type galaxies; star formation, black-holes and feedback

My research focuses on understanding the biggest galaxies that exist around us in the local universe. These objects are interesting because they are thought to be the end point of galaxy evolution. They are made up of billions of old stars, have red optical colours, and are generally thought to be free of cold gas - the fuel for new stars. Thus they are often described as "red and dead". Astronomers still don't fully know what caused these galaxies to die off, or if they can come back to life again. It is these processes that I am investigating.

One of the ways astronomers think these massive galaxies become "red and dead" is due to the supermassive black-holes that lie at their cores. These enigmatic objects are clearly linked to galaxy formation, as they seem to grow in step with their galaxy host. In order to understand the role of black holes in the formation of galaxies, I developed a new technique to measure their masses, by tracing the motions of molecular gas clouds swirling around them. This technique is exciting, because it opens up the possibility of measuring black hole masses more accurately, and in more galaxies than ever before. As part of my Rutherford fellowship I aim to use this technique to reveal the dark monsters lurking at the hearts of nearby galaxies.

When black holes swallow matter they emit large amounts of high energy light, and can accelerate large jets of particles. Both of these processes can affect gas clouds, throwing them out of galaxies. These outflows are one mechanism that can help form the gas-poor massive galaxies I study. A few years ago I helped identify one of the nearest examples of a black hole expelling large amounts of gas in this way. During my Rutherford fellowship I will use the chemistry of the gas in this outflow to determine whether it is the extremely strong light from the black hole, or the jet of particles that is causing the outflow we see. This will give us one more piece of the puzzle, helping to explain why most massive galaxies with big black holes are gas poor.

Massive galaxies, like the ones I study, don't have to stay "red and dead". The can come back to life if material from dying stars can cool and become fuel for a new generation of stars. They can also merge with other small galaxies and steal their fuel. Around 1/4 of the massive "red and dead" galaxies around us today are currently in the process of being reborn. Understanding which process causes this, and what effect surrounding galaxies have, will allow us to determine whether these galaxies are destined to fail and go back to being "red and dead", or if they can eventually come back to life fully.

I have discovered that these objects that have obtained fuel for star-formation, don't seem to be using it very effectively. They are very inefficient at forming stars when compared to galaxies like our own Milky Way. I aim to find out why this is happening, and what this can tell us about the physics controlling star formation in the universe.